Graphene CVD System - Moorfield Associates

Graphene is a two-dimensional form of carbon, just one atom thick, which is attracting much
interest due to an array of exciting structural, electrical and mechanical properties. These
properties mean that graphene will find important applications in numerous technologies,
including energy generation and storage, sensors, displays, electronics and advanced
composites. For developing related products, industry and academia require easy access to
graphene samples. However, such access is presently limited due to the high cost of
commercially available material and the difficulties associated with establishing synthetic
systems in-house. We have identified a business opportunity to develop a product that will
enable users to produce high-quality graphene, on-demand. This product will implement the
chemical vapour deposition (CVD) method, considered most promising for scalable synthesis
of high-quality graphene, and will be innovatively designed to allow for favorable pricing,
compact size, rapid sample throughput and reductions in resource usage and running costs.
These features are highly desirable and currently unavailable; as such, our product will be
attractive to potential customers despite the presence of rival systems. At this stage, we have
completed proof-of-principle studies to validate basic operation. The project will build on this
initial work and involve the design, construction and proofing of a test system. Key outcomes
will be user commentary, characterisation of the graphene produced and identification of
assembly routes, information that will enable us to establish a pre-launch prototype unit. The
project will aid development of the UK graphene industry to form part of a growing
worldwide market, and will also support education and training in strategically-important
areas.